Enhancing transport technologies to support personal security in travel by public transport

Amongst the advantages that private transport is perceived to hold over public transport is that it is inherently safer in terms of supporting personal security in travel. This perception is linked to notions of public and private space and the extent to which environments can be controlled. Travelling on public transport significantly increases the degree of potential exposure to crime and anti-social behaviour compared to private transport. In addition to these general perceptions, major terrorist attacks on public transport systems such as in Madrid in 2004 and London in 2005 have highlighted the vulnerability of public transport to major threats to personal security. Though rare, these events can significantly impact on public perceptions of personal security in travel.
Negative perceptions (and experiences) of personal security in travelling by public transport can impact upon travel behaviour with consequences for both individuals and society. They can deter travel by public transport with associated impacts on modal split and the knock-on congestion and pollution impacts that the dominance of private motorised transport entails. A Crime Concern study found that the number of UK public transport trips could rise by up to 10% if passengers felt more secure and that most of this increase would be at off-peak times. Increasing patronage levels, particularly at off-peak times, can make a significant positive contribution to perceptions of personal security in travel by public transport. There can also be significant social exclusion consequences if issues of personal security deter travel by public transport, particularly if private transport options are not available. In economic terms, the Home Office estimated that in 2006/7 the total costs of crime on public transport equated to some £822 million.
Transport and transport-related technologies have an important role to play in supporting personal security in travel by public transport. This support ranges from underpinning the operation of transport systems and services to facilitating individual travel choices. These technologies range from applications specifically designed to address security issues, such as CCTV, to technologies with more general applications that may incorporate personal security features e.g. journey planning services. However, research undertaken in the ASSURED project has suggested that the 'hearts and minds' of public transport users are not yet won over to the benefits of technological solutions and this is likely to be a significant barrier to successful implementation. This view has been supported by a recent Department for Transport qualitative study into public perceptions of measures (both technological and non-technological) introduced to enhance personal security while travelling on public transport.
The role of technology and its interaction with user needs and perceptions in supporting personal security in travel by public transport is the fundamental theme of this research. The key aim of the research is to develop fundamental understandings relating to this interaction and as a consequence to enable transport technologies to better support personal security in travel by public transport.
The research will sequentially address five specific application areas: 1.Provision for public transport traveller information; 2. Provision for contingency planning to support travel by public transport; 3. Automated public transport services; 4. Demand responsive transport services; 5. Secondary effects of security technology solutions in public transport. It will seek to develop understandings of current and potential future personal security issues in these application areas through the deployment of the following methodological tools; literature review, expert interviews, focus groups, scenario planning; and final reporting, which will distil the key findings from the research activities into policy recommendations for decision makers.

Potential impact
The role of technology and its interaction with user needs and perceptions in supporting personal security in travel by public transport is the fundamental theme of this research. The key aim of the research is to develop fundamental understandings relating to this interaction and as a consequence to enable transport technologies to better support personal security in travel by public transport. There is a wide range of potential non-academic users and beneficiaries from this research and these include: public transport operators; automated transport service providers; demand responsive transport service providers; transport and transport related technology developers and service providers; those responsible for public transport service provision e.g. local authorities and passenger transport executives; those responsible for public transport information provision; security authorities e.g. Police, British Transport Police; National Government e.g. Department for Transport and devolved UK transport agencies; public transport user groups e.g. Passenger Focus; and other user needs groups e.g. charities and campaign groups.
The primary means by which these potential users and beneficiaries will be impacted by the research will be through their involvement as project participants. The direct engagement of selected representatives from these communities in the research activities within this project offers the prospect of generating significant commitment to the research aims and objectives. This engagement will involve participation in literature review (through consultation), expert interviews, focus groups, scenario planning exercises and final reporting activities for each application area.
The involvement of participants in all stages of the research in each application area will also contribute to buy-in by participants. In particular, their engagement in expert interviews, focus groups and scenario planning exercises and in the final reporting of research in terms of membership of the Editorial Board for the final reports will ensure that participants are not just the subjects of the research, but are active participants in shaping, delivering and communicating the research.
It is recognised that not all potential users and beneficiaries of the research will be able to be actively involved in the research as participants. In each research application area the literature review activity will include the development of a contacts database where details of known organisations with a potential interest in the research will be entered. A link to the final report in each application area will then be sent to organisations on the relevant contacts database.
During the course of the project appropriate opportunities will be taken to disseminate outputs to a range of audiences including potential users and beneficiaries of the research through publications in academic and popular journals and presentations at international, national and local conferences and events. Appropriate journals for research in this area include: IEEE Transactions on Intelligent Transport Systems, IET Intelligent Transport Systems, Journal of Transport Geography, Transport Policy, Transport Reviews, Crime and Justice. Appropriate conferences for presenting the research include: Universities Transport Studies Group (Aberdeen, Jan 2012) and the Transportation Research Board Annual Meeting (Washington D.C., January 2012).
The final research activity, a Key Findings Seminar will also provide an opportunity for the engagement of potential users and beneficiaries of the research. Representatives from all bodies who were involved in the project will be invited to participate alongside a broader invitation to representatives from the academic community and transport industry.